Enabling IP-rich SMEs to obtain finance via new methods of scoring intangible assets as security

"The stock of intangible assets owned by UK businesses has an estimated value of £497 billion. Each year, around £130 billion is invested in new knowledge-based assets, of which over 50% are thought to be protectable using intellectual property (IP) rights (_source: Imperial College/UK IPO_).

If this investment were being made in tangible assets, it would strengthen company balance sheets and provide collateral value that could be leveraged for debt finance. However, lenders traditionally attribute no value to IP and intangibles, or view them as a liability, because they do not know what the assets are, or which ones may ultimately prove to have any realisable value.

Inngot has been working for some years to overcome the barriers to unlocking IP and intangible value. It has worked with a number of large and specialist lenders and international government agencies to facilitate unsecured lending by deploying and refining its award-winning digital platform to help businesses identify, value and communicate their intellectual assets, revealing over £500m of previously hidden value for SMEs.

Inngot has also developed a position of thought leadership: since the 2013 _Banking on IP?_ report delivered for the UK IPO, CEO Martin Brassell has been responsible for a string of influential publications, including two studies on accounting practices for ACCA, co-authorship of the OUP book _Economic Approaches to Intellectual Property_, an authoritative investigation of UK IP valuation practice (_Hidden Value_, 2017) and an investigation of international IP finance policy initiatives for OECD (publication pending).

Inngot is now focused on addressing the problem of using IP as collateral for lending. The importance of this development has been underlined by a 2017 Autumn Budget statement that ""the government will also work with businesses, lenders, insurers, the British Business Bank and the Intellectual Property Office to overcome the barriers to high growth, intellectual property-rich firms, such as those in the creative and digital sector, using their intellectual property to access growth funding"".

Insurance is an important element in underpinning collateral value, but this needs scale in order to be viable. As OECD research has identified, there are two key challenges in determining which assets could have recoverable value: high assessment costs, and valuation uncertainties.

This InnovateUK application addresses significant, clearly identified gaps in the current provision of IP information services which need to be 'plugged' in order to make selected IP a viable class of collateral."